Edge Enhanced Self-Adapting Network of Digital Twins

A digital twin is a digital representation of a physical asset that spans its lifecycle, is updated from real-time data, and uses modelling, machine learning and reasoning to help decision-making. Using digital twins, engineers can design better products while users can see final systems and products pre-production, ultimately saving time and resources. The ability to visualize a system outcome before it happens is extremely valuable and digital twins enable this to happen using AR/VR models. However, these models do not evolve and do not react to changes in the underlying physical systems, do not follow a standard mathematical model and cannot work in a distributed network where other digital twins and physical assets can share states and information.

Currently it takes months and years to operationalize digital twins because the process is manual and time consuming. There is no standard theoretical model of digital twins that can be considered as a reference point for developments, optimization and deployments. Without a sound theoretical model of a digital twin, this is a tedious task to map potential new data sources on it or propose new adaptations once the digital twin has been put into practice. This project therefore aims to investigate a system model of digital twins that can learn from engineering, infrastructure as well as operational data and iteratively evolve over time as new data and insights become available.